Reading Romanticism in the Margins: An Analysis of Marginalia and Borrowing Records in Scottish Universities, 1788-1833

This doctoral project seeks to uncover, contextualise and interpret formerly under-explored Romantic-period student
marginalia contained in Scottish University library editions of Romantic-period imaginative literature. Pilot research
demonstrates that these student inscriptions reveal fascinating negotiations with shifting models of literary discourse
during a period of pivotal print-cultural proliferation and literary politicisation. This project proposes to build a large-scale dataset of marginalia and texts, focusing particularly on the University of Glasgow's substantial holdings, to
extend and test these findings. Its archival work will develop new insights into Scottish educational history, Romantic-period reading practices and the institutional and disciplinary formation of English Literature